Gravity Sketch - Intuitive 3D Creation

Gravity Sketch is an intuitive 3D design tool that enables people to sketch in 3D their ideas
and visualize them in a quick and intuitive way. As you draw, 3D objects appear in real time.
From brainstorming sessions in a meeting to 3D printing at home, Gravity Sketch empowers
people to create 3D models as easily as sketching on a piece of paper. Your creation can be
exported to other 3D softwares, animated, shared online or even 3D printed. In addition,
Gravity Sketch has been designed to work with Virtual Reality (VR) and can natively take
advantage of the possibilities VR opens.
We offer a simple mobile creation tool that requires only the use of a tablet, or an immersive
creation tool using VR mask, for which we have developed our own hardware and software
solution that we patented in February 2014.
As you sketch on the tablet, a virtual object appears on the screen or in the VR mask. A series
of controls allow you to move and rotate each sketch in space, helping you to quickly
represent an object or building in 3D.
Gravity Sketch’s unique intuitiveness is the result of initial experiments on the creative
process and spatial cognition conducted in consultation with designers, engineers, architects
and teachers.
Gravity Sketch is the bridge between the sketchpad and the CAD software that makes design
and subsequent additive manufacturing faster and more accessible.